University of Strathclyde and Vascutek Limited

To embed expertise and understanding of the properties and chemistry of gelatin, a critical raw material and component of our medical devices, to allow design and implementation of efficient, optimised product manufacturing processes, enabling future exploitation of new clinical opportunities.